clicker

A safety connector designed for staff that work at height, that permits the user to transfer from one secure location to another without being simultaneously connected to both.
Predominantly designed for operations around exiting mobile elevated working platforms whilst transferring to a building or structure, this does not impinge on the effectiveness of the safety equipment or the working platform.